University of Wolverhampton and E Poppleton & Son Limited KTP 23_24 R5

To implement a novel and holistic Design-Fabrication-Installation-Commissioning Digital Twin that will provide a real time view of the business pipeline, including full traceability to improve efficiency and stakeholder coordination.